Cyber Security Innovation Voucher

Deerbank BPM Limited develops process-led software management products by looking at areas that are highly legislated and providing faster, easier and cheaper alternatives to the current products and ways of working.Getting this idea to market will mean that the company can establish itself in its core market sectors and enter a fast growth stage.